Offsetting carbon emissions on construction projects with digital offset tool.

Our ConstructZero project will develop an industry first SaaS platform service to support the building sector significantly reduce its carbon footprint without additional administrative burden and financial risk for businesses. Designed to integrate with our existing building industry payment platform, ProjectPay, our ConstructZero project will involve further industrial research to inform our solution development and strengthen investor appeal.

ConstructZero will ultimately allow service users to determine the carbon emissions of each building project and implement a carbon offset or reduction solution, spreading the cost of this across project participants as an operating cost. ProjectPay was developed to support the construction industry adopt an ethical approach to payment practices and this is a natural extension of our mission to transform business practices in the sector.

The building industry is a major contributor of carbon emissions and needs to adapt its approach to respond to its ethical responsibilities to the environment and meet the growing expectations of consumers. For individual businesses the prospect of understanding carbon emission reduction and offsetting is daunting and, in many cases, outside of the scope of their capability. As a result, many will either defer action or be exposed to scams and poorly designed carbon offset projects.

ProjectPay's concept will seamlessly integrate with our existing payment platform, allowing our clients to easily choose an appropriate mix of carbon reduction and offsetting solutions, benefiting from our team's expertise and due diligence without the challenges of achieving this in house. This solution will allow construction supply chain participants of all sizes to access ethical, responsible carbon solutions, benefiting from the economies of scale that the contribution of multiple project owners can deliver over the impact of a single business seeking a solution.

There is no other service targeting the building industry, in the UK or globally, both in terms of this service and our transformative ProjectPay digital payment structure. With ProjectPay gaining rapid traction in the UK, and fully operational in Australia, we are in a strong position to leverage our growing customer base. With planned expansions into the USA and Canada, we have exponential opportunity to support businesses reduce their environmental impact.